3D Clear Cut

GTS will develop a novel laser process, 3D Clear-Cut, to meet an industry need for low-cost, flexible manufacturing of glass components with complex, customised 3D shapes to high precision in short time-frames with minimal energy input and the option of controlling diffusing properties. 3D Clear Cut will enable several pieces to be ‘cut’ out of a single block of glass in a short time frame with high precision and minimal waste.